Synthetic Biology Tools and Resources for Genetic Improvement in the Developing World

Technical abstract
The combined pressures of population growth and climate change will place unprecedented demands on the global agricultural system in terms of food production and food security. Biotechnology can provide a means to accelerate crop and livestock improvement in the face of these demands. However, there are sensitivities related to the use of biotechnology which reinforce the importance of local science and local development. Building on BBSRC investment we will provide synthetic biology tools and resources to researchers in the developing world, together with the technological know-how and training that might be required for their optimal use. This deliverable will include the development of web-accessible databases and online design tools. We will work with partners in Jordan, Kenya, Uganda and Ghana